Manufacturing process to produce additives with enhanced functional performance

Many high value crops around the world are grown in protective polytunnels made of polythene sheet (greenhouse film, GF), allowing control of temperature, humidity, ventilation and pests. This leads to dramatically increased crop yields, quality and efficiency while reducing the use of agrochemicals. Two key problems are condensation of water on the inside of the tunnel and precipitation collecting on the outside of the GF, both causing the formation of droplets. This “fogging” reduces the sunlight getting to the plants and also creates tiny magnifying glasses that cause burning. As a result, polythene sheet manufacturers use anti-fog additives in the polymer. These prevent the formation of droplets by dissipating the water. Interface Polymers Ltd will develop and manufacture a new range of anti-fog additives with improved longevity and performance leading to a new generation of better quality GF products and a commensurate increase in global agricultural productivity. Beyond this application, the new technology will also create impact in food packaging and construction industries; indeed, wherever we want to improve the surface properties or compatibility of a plastic material. Success will help us to realise our ambition of becoming a substantial UK based enterprise with global reach.